Identifying and Eliminating Local Defects in Metal-Halide Perovskite Devices.

Metal-halide perovskites have shown immense promise for optoelectronic applications such as solar cells and LEDs. However, defects
in the material and at interfaces with contact layers limit further improvements to device performance. In this work, we aim to elucidate the origin of defects and losses in metal-halide perovskites and at their interface with organic and inorganic charge extraction/injection layers. We will employ high resolution optical and X-ray based techniques on solution processed thin films and devices to determine the local distributions of defects, with the end goal of improving device performance with rational defect passivation.